Imitation Learning in a Multi-Agent System Scenario

This research focuses on Imitation Learning (IL), the computer equivalent of learning by observing others perform a task. While IL has proven to offer some valuable techniques, some important limitations remain. For example, when used in real-world scenarios, IL approaches can: (i) fail to generalise since they have may have insufficient domain expertise; (ii) be inefficient if they don't have sufficient examples to learn from; and (iii) can be sub-optimal if the observation samples on which they heavily rely are poor. We believe some of these problems originate from the fact that IL evaluation protocols are based on those for reinforcement learning, and there is, therefore, a lack of proper evaluation protocols specific to IL approaches. Creating more robust evaluation protocols will help to ensure that IL method capabilities are properly understood and to create newer, safer approaches.

To address these concerns, we aim to develop better evaluation protocols and, therefore, understand what current metrics and environments evaluate. Additionally, more often than not, IL is used in Multi-Agent Systems (MAS) as a stepping stone for other algorithms.

However, this approach brings the concern that any biases acquired by the IL algorithm will be transferred to the new approach. Indeed, bias could bring other concerns, such as fairness, in cases where a bias accentuates a social discrepancy or introduces undesired behaviour into an agent. However, there is little work on IL in MAS scenarios. MAS requires a different set of skills from an agent. Agents must communicate, form coalitions and organise themselves to carry out tasks. On the other hand, IL agents are usually concerned with how to approximate their function from an unknown proficient behaviour. They learn to act without any environmental signal, possibly performing a sub-optimal task without direct correction. We believe that it is possible to create safe mechanisms that could assist an IL agent in learning and avoid the need for environmental signals by relying on other agents to enhance its behaviour.

In conclusion, we expect to contribute with: (i) better evaluation protocols for both IL and IL MAS agents; (ii) IL safe mechanism to create algorithms that are less prone to cause unwanted states; and (iii) new IL MAS methods based on learning from other agents in an online manner.

This PhD is relevant to the following EPSRC research area(s): Artificial intelligence technologies.